NeuroCognitive Shield

Context
False or misleading online stories now travel faster than official facts, eroding public trust in elections, vaccination campaigns and civic institutions. The challenge is magnified in “super-diverse” cities such as Birmingham, where residents have roots in more than 180 countries and speak well over 100 languages. Messages move through many cultural and linguistic networks, so a correction that reaches one group may never reach another. Turning this diversity into a strength, rather than a weakness, requires approaches that respect how different communities encounter and evaluate information.
Challenge
Most existing countermeasures to misinformation treat audiences as if they were identical. They overlook two well-established findings: the human brain reacts emotionally to new information before it engages in a reasoned way with evidence, and cultural experience shapes what people share, trust or ignore. Interventions designed without these insights often miss their target or even reinforce the very myths they seek to debunk. We still lack a joined-up understanding of how neural, cultural and technological factors interact when people encounter misinformation.
Aims and approach
Our interdisciplinary consortium brings together neuroscientists, artificial-intelligence engineers, social policy experts, political scientists, linguists and community leaders.
Our project has three broad objectives:
1. Map neuro-cognitive pathways – using cutting-edge brain mapping techniques to observe, in real time, how individuals from varied backgrounds respond to trustworthy and false digital content, and to extract scalable behavioural markers of critical scrutiny.
2. Build an adaptive AI engine – based on both the neural markers that are identified and social-media diffusion patterns, the engine will detect when a reader enters a “quick-accept” state and deliver culturally attuned prompts that encourage reflective thinking.
3. Co-create community interventions – through workshops with neighbourhood organisations, faith groups and other local information brokers we design and test messages, games and peer-led discussions that harness diversity as a protective asset.
Throughout, community stakeholders will act as partners, not subjects, adhering to ethical protocols and ensuring practical relevance.
Potential applications and benefits
The programme will generate a range of interdisciplinary outputs and outcomes to benefit community, policy and economic stakeholders.

Open research assets – anonymised brain-imaging data, a cross-cultural misinformation corpus and fully reproducible code will be released for other scholars to use.

Practical tools – a plug-in AI module for newsrooms and local authorities; an online dashboard that tracks how stories spread in multiple languages; and a Resilience Playbook offering step-by-step guidance for tailoring messages across cultural networks.

Policy impact – evidence briefs and demonstrations for Birmingham City Council and the West Midlands Combined Authority, with additional channels to Ofcom and central government provided by our Advisory Board members.

Economic and societal value – healthier information ecosystems reduce the cost of public health and civic campaigns, sustain democratic participation and position the UK as a leader in trustworthy AI.

Transferable method – our combined neuro-AI-social approach can be applied to other pressing issues such as vaccine hesitancy, climate action narratives and financial scams.

By turning diversity from a vulnerability into a shield, our project will ready democratic societies to meet the misinformation age with confidence.